Community Libraries: Connecting Readers in the Atlantic World, 1650-1850

This Research Network will investigate the cultural history of libraries at the dawn of the modern age. The recent upsurge in interest in the history of reading has opened up numerous new interpretative avenues for scholars. Libraries, book clubs, and reading circles have attracted particular attention, as scholars seek to recover the physical, administrative, and cultural environments in which reading took place. Yet such research has tended to be conducted within disciplinary boundaries, without fully embracing the interdisciplinary and boundary-crossing potential of Library History, and rarely employing international or comparative perspectives to reach a broader understanding of the relationship between libraries and the communities that host them.

In the two centuries before the passage of the Public Libraries Act in the UK in 1850, libraries proliferated across the UK, Europe and North America on a bewildering variety of organizational models, none of which were 'public' in the modern sense. Libraries emerged to serve particular communities, reflecting the specialist demands of military garrisons, emigrant vessels, prisons, schools, churches, mechanics institutes, factories, mills, and informal networks of medical men and lawyers. Libraries were part of the newly emerging leisure industry, with books available for hire from smallscale operators in inns, taverns, banks, railway stations, and coffee houses, and from the sprawling city circulating libraries associated with the rise of the novel. Subscription libraries, library societies, book clubs, and other proprietary institutions provided a forum for conversation, debate and sociability, and made a key contribution to the spread of new political ideas.

These libraries were not 'public' in the modern sense, supported by the taxpayer and lending books free of charge to the whole community, but they were a crucial part of an Enlightened 'public sphere'. They served different communities, providing a space where civic, religious, political, and commercial values converged and overlapped. They developed as communities in their own right, shaping the intellectual horizons of members, and signaling a range of collective identities that expressed concepts of cultural belonging and difference. The Network will examine how different types of library interacted with local, national and international communities of readers. We will assess the contribution made by libraries to the circulation and reception of print of all kinds, and to the forging of collective identities amongst discreet groups of people. The Network has broader implications for social and gender history, encompassing not only the exclusionary tactics employed by libraries of different kinds, but also the potential for social mobility that access to literature opened up for certain sections of society. In the process, the research will inform current debates about the role of public libraries in shaping communities and promoting social mobility through literacy today.

Since they emerged in Britain, North America and continental Europe at around the same time, libraries offer tremendous potential for comparative history that has yet to be fully exploited - with territories adopting distinctive organisational models, yet consuming a remarkably similar canon of international bestsellers. The Network will assess the emergence of libraries in comparative perspective, asking how far models of library provision and administration were disseminated, discussed, imitated, and challenged as they travelled between different social environments and political regimes. In particular, the Network will assess the explanatory power of the Atlantic paradigm for library history, asking how far Atlantic libraries were distinctive from libraries elsewhere in the world, or whether a global perspective is more useful in explaining the emergence of different models of library provision.

Potential impact
The Network will engage library professionals, charitable bodies, public library campaigners, journalists, policy makers, and other stakeholders in an historically-informed debate about the relationship between libraries and communities, and about the social meaning of reading.

This proposal comes at a critical time for the future of public libraries in the UK. The current economic climate has unleashed acrimonious debates about efficiency savings, funding cuts and library closures - but these debates hide a more fundamental problem. In their current configuration, public libraries are plainly not working. The number of children and young adults who read regularly has declined sharply as television, film, video games, and the internet have come increasingly to dominate their lives. With libraries failing to reach young people, our country is in the grip of a crisis in social mobility - with entire generations excluded from the ability of books to change minds and lives.

Against this background, libraries have become a potential target for councilors required to make cost savings in straitened economic times, competing for an ever-narrowing slice of the public purse. In this harsh environment, libraries need to adapt to survive:

- utilizing the support of community volunteers to administer borrowing and stock shelves;
- extending their 'offer' by providing meeting spaces, connecting the digitally unconnected to the internet, and offering local government and other services;
- co-locating with schools, medical practices, and shopping centres;
- and joining forces with philanthropists and private firms offering library services commercially.

There has been considerable resistance to these sorts of reforms, but every one of them is deeply ingrained in the public library's historical DNA. The Research Network will take the current upheaval in public library provision as an opportunity to reassess the relationship between libraries and communities - looking back beyond the foundation of rate-supported public libraries in 1850 to consider what might be learnt from other models of library provision, administration, and culture. Our conclusions will form the basis for a collaborative paper submitted to the website History & Policy following the culmination of the Network, to be accessibly written for a broad audience, with the policy implications of our research clearly outlined. To achieve maximum impact, the policy paper will be circulated to the Policy Provocation Working Group on Community Libraries (chaired by the University of Liverpool) for consideration by local and national government (see Pathways to Impact).

Non-governmental stakeholders in library provision will be encouraged to take an active part in the Research Network. Foremost amongst these, The Reader Organisation is a charity and social enterprise based in Liverpool that is committed to changing lives through literature. Gathering an increasingly dynamic national and international profile, The Reader Organisation is committed to rethinking the idea of the community library, envisioning a future library "where books and people are at the heart of reading communities" (http://thereader.org.uk/new-reader-libraries/). The Arts Council took over responsibility for supporting and developing the libraries sector from the MLA in October 2011, and has launched the Libraries Development Initiative to ensure that libraries continue to play a central role in communities. The Carnegie Trust has recently renewed its investment in the question of library reform, having this year published a report on Public Libraries Services in the 21st Century, while a number of other third sector bodies have vested interests in the question of community libraries - such as the Scottish Book Trust, the National Literacy Trust, and the Association of Independent Libraries, as well as campaign groups like the Public Libraries News website.